University of Strathclyde And PS Auto Grinding Limited

To embed control system engineering expertise in support of new product development and existing system upgrades. To embed new product development expertise and launch the next generation of automated finishing solution for steel castings.